Remote clinical teaching technology for all UK medical schools

The Covid-19 pandemic has interrupted undergraduate medical teaching dramatically, by stopping classroom sessions and the ability of students to work in hospitals to gain clinical experience. **This has the potential to stop new doctors completing their training and so depriving the NHS of valuable staff at a time of unprecedented healthcare need.** To help answer this urgent issue the UK medical schools under coordination by the Medical Schools Council have come together to adopt the CAPSULE clinical learning platform to support remote learning (https://info.capsule.ac.uk).

CAPSULE has been developed by the Brighton & Sussex Medical School and Ocasta, a leading eLearning solutions provider. CAPSULE is unique as it contains over 650 clinical cases with 3,500 questions, including medicine, surgery, paediatrics, psychiatry, therapeutics, obstetrics and gynaecology, general practice and professional studies. All content is supported by an editorial board of senior clinicians from all specialities, there is a rolling process of core review, case editing and selective case additions - maintaining active and relevant content.

CAPSULE has been in use since 2016 in a small number of UK medical schools, however, the pandemic has spurred collaboration across the sector has allowed the educational content on CAPSULE to be updated and enhanced to support a faster, wider deployment.

The project funded by the innovation grant will allow the platform to be further established as a learning tool, with capabilities to advance remote teaching facilities, to support better student progress tracking with tailored teach and to promote research into the effectiveness of remote teaching practices.

Through this funding, CAPSULE will become an industry-proven platform to support an increasing industry move to remote, self-paced learning, supported by teaching sessions to cement understanding. This will lead to opportunities across other overseas territories for CAPSULE and a technology platform better able to be adapted for other market sectors and industry verticals.

The follow-on Extension for Impact funding will allow the project to develop new marketing materials, teaching guides, white papers and expanded content to support the project goals. The use of on-line learning resources as part of a blended learning experience for students is relatively new, we have identified that further aids and information to support tutors in adoption will benefit the over-all impact and marketability of CAPSULE.